Grant Balances 2010 - University of Newcastle

Newcastle University will use this funding to undertake pilot studies in three areas of strategic importance to the University and the EPSRC:

1. Catalysis (Physical Sciences Theme);
2. Digital Signal Processing (ICT Theme);
3. Assistive Technology, Rehabilitation and Musculoskeletal Biomechanics (Healthcare Technologies Challenge Theme).

There will also be interaction with other EPSRC's Challenge Themes, such as Energy.

Potential impact
The three pilot projects funded though this award will enable a range of impacts.

All three projects will employ research associates. Through the projects, these individuals will learn valuable research skills that will assist them in their future careers, whether in academia or industry.

All three projects are in areas that the EPSRC has strategically identified as being important, and/or for growth. The pilot projects will lead to high quality research applications in these areas, assisting the EPSRC in meeting its strategic aims.

The ultimate results of the research arising from the pilot projects are wide-ranging:

Project 1: Catalysis
The outcomes of this work will be of interest to a range of industrial beneficiaries, including UK-based power generators, chemicals producers and cyclic carbonate users. For this project, the pathways to impact are vital since the technology is both highly disruptive to current cyclic carbonate production, and highly integrative, as it brings together two traditionally disparate industries for a common economic and environmental good.

Project 2: Digital Signal Processing
Network coding is a relatively new area of research with specific benefits to subsea applications, particularly since it aims to reduce the severe communication latencies inherent in acoustic communications. The proposed research will also consider several other aspects such as signal processing techniques to overcome the harsh underwater medium, new protocols for underwater networks and minimising the effect of acoustic communication on marine life.
Additionally, with regard to societal impact, the proposed research will be of interest to wide ranging beneficiaries such as oil and gas, renewable energy, commercial diving, seismic monitoring, homeland security and defence.

Project 3: Testing Artificial Joints
The economic impact could include benefits for JRI, a British company, and also for the University in undertaking sub-contract testing of designs of artificial shoulder joints. Crucially though, this research funding could serve as a springboard towards helping to develop new and improved designs of shoulder prostheses through appropriate in vitro testing. As the research could have a positive effect on health and quality of life so the societal impact of this research is also strong. Funding Dr Li will help to retain her skills and abilities within a research environment, covering the 'people' aspect of impact, while scientific advances and techniques in the testing and development of shoulder prostheses could also be obtained, thus satisfying the knowledge aspect of impact.